Mobile Modding

Mobile Modding is a project aimed at investigating the market potential for mobile
phone/tablet games & games technologies that allow players to create their user-generated
content (specifically ‘game mods’) which could then be shared across social networks & other distribution channels for other players to use.